Non-Parametric Models of Phrase-based Machine Translation

Machine Translation is the automatic process of translating human language text in one language into another language using a computer. Statistical Machine Translation (SMT) is a data-driven approach to machine translation which uses machine learning techniques to learn how to translate directly from large collections of sentences and their translations. SMT has seen a surge in popularity in the last decade, and has now matured into an invaluable means for data access and communication, as evidenced by the many successful commercial SMT systems, e.g., Google Translate and Microsoft Translator. These technologies are beginning to have a substantial impact on individuals, businesses and governments by enabling communication with foreign language speakers and enabling access to the growing amounts of foreign language data. Consequently automatic translation is rapidly becoming a key technology across all levels of the community, and improvements in its quality have the potential to further increase its impact. Although current systems can produce good translations for some language pairs, such as French-English, their performance is markedly worse for many others, e.g., Chinese-English and Basque-Spanish. There are two key reasons for this: language similarity and data availability. Predominant SMT approaches do not model the structure of the language, instead assuming that translation can be performed largely at the level of single words or small groups of words. For this reason they are unable to describe large changes in word order which are commonly required for translating between dissimilar languages. For example, in Japanese sentences typically follow a subject-object-verb order, while in English sentences are subject-verb-object. In order to translate between Japanese and English the positions of the verb and object phrase must be reversed. Another reason for SMT under-performing is data availability. Current techniques require very large collections of sentences and their translations in order to learn a good translation model (needing hundreds of thousands or millions of sentence pairs), but performance suffers when considerably less data is available. For official languages of the leading countries in the West and Asia this type of data is often plentiful, however for the remaining majority of the world's languages and dialects translation data is exceedingly rare. This problem is exacerbated for languages with large vocabularies, for instance Finnish in which each word can convey a wide range of syntactic and semantic information including the gender, syntactic case, tense, number and aspect. This project will tackle both of these issues, focusing primarily on the second issue of generalising from small training sets; The novelty of our approach will help to make inroads into the first issue of dealing with word-order differences between structurally dissimilar languages. The project will develop a translation model which reframes phrase-based translation in a novel way by using much simpler translation units than phrase-based models, primarily single words and their translations, while also modelling correlations between the translations used in a sentence. This will allow the model to describe implicitly arbitrarily large translation units and thus the approach is more general that current phrase-based translation. Additionally, our approach confers a number of further benefits. Most notably, it will make better use of training data by compiling denser and more reliable statistics, and thus will generalise more accurately from small training sets. In addition our approach will support a richer set of translation fragments than current phrase-based models, including gapping phrase-pairs which can describe syntactic divergences between structurally dissimilar languages. These benefits should lead to improvements in translation accuracy across a wide range of language pairs.

Potential impact
Automatic machine translation is becoming an invaluable tool for reducing the barriers to communication across all levels of the community - government, business and individuals. Research into addressing the flaws in the current technology will lead to improvements in translation quality, thus magnifying its usefulness to the community. This proposal has the potential to impact the research knowledge base in a number of ways. Firstly, it will support a richer set of translation rules, which should provide particularly useful for translating between dissimilar language pairs, e.g., Chinese and English and Basque and Spanish. Secondly, it aims to better model small data samples without recourse to linguistic resources, such that the model may be easily ported to different language pairs. Therefore our approach has the potential to improve translation performance for all manner of language pairs. We anticipate that our proposal will have long term effects on the modelling techniques used in the research community and, in due course, industry translation software, thereby indirectly affecting the wider community. Improvements to automatic translation will directly impact the global economy. Communication is a critical requirement for international commerce, and the cost and inconvenience of human interpretors and translators represents a significant barrier to commercial operations. Automatic translation has the potential to reduce this barrier and thereby improve the international competitiveness of the UK and many other countries. Automatic translation is also of paramount interest to the European Union, which currently has 23 official languages and more than 60 regional or minority languages and is continuing to expand. The translation burden for internal communication within the EU government is already astoundingly large; this burden is also shared by industry in Europe. Translation has long been a critical tool for government, in particular the military and foreign relations divisions. Machine translation began as a way to improve intelligence operations during the Cold War, and has continuing to be influenced by the military agenda. Consequently much of the research into translation focuses on languages with strategic importance or links to terrorism. Automatic translation has also proved invaluable for humanitarian relief operations, as evidenced in the wake of the Haitian earthquake in January 2010 where Microsoft and Google quickly improvised support for translating to and from Haitian Creole in only a few days. Automatic translation also holds considerable promise to help bridge the language gap for immigrant and migrant communities, of which there are many in the UK. In such communities the level of English is often poor, which leads to these groups having poor social cohesion with the rest of society. The cost of human translation of official documents into immigrant languages is already very high in many counties, and looks set to increase further with the recent wave of migration from Eastern Europe. Automatic translation could become an invaluable tool to assist government in integrating immigrants into British society, providing more accessible translation services and thus increased ease of communication.